Data-Driven Neuroscience for Diagnostics & Neurorehabilitation of Parkinson's with Virtual Reality

A key problem in neuroscience, neurology and neurorehabilitation is to measure and train motor control and learning in free behaving real-life tasks. We recently demonstrated the feasibility of studying real-world neuroscience using wearable technologies and data-driven approaches to uncover neural mechanisms of learning. We also developed an embodied virtual-reality (EVR) setup, which allows us to study movement disorders in a controlled learning environment. Here, we will implement the EVR as a tool for neurological assessment and neurorehabilitation and test it with Parkinson disease patients. We will develop an AI-based tool that will dynamically track and analyse motor and cognitive performance while enabling targeted interventions.